University of Surrey and Advanced Engineering Limited

To develop slow-release, biocidal products to prevent bio-film formation within heating, ventilation and air-conditioning systems & develop new products, for heat transfer surfaces of HVAC systems